UK - CIAT Joint Centre on Forage Grasses for Africa

Technical abstract
The main objectives of this project are to:

• Foster collaborative links in tropical grass breeding between CIAT (Colombia) and IBERS.

• Develop breeding programmes for improved forage crops for use in sub-Saharan east African countries for sustainable intensification of smallholder ruminant livestock productivity.

• Investigate water stress tolerance traits in key Brachiaria breeding lines using the BBSRC National Plant Phenomics Centre at IBERS.

• Facilitate capacity building with CIAT (Cali), CIAT (Nairobi), ILRI (Kenya) and other sub-Saharan east African countries by personnel exchange.

• Develop high throughput analysis of Brachiaria material for nutritional characteristics using Fourier-transform infrared (FTIR) spectroscopy.

• Generate Pacific Biosciences long-read sequencing data to enable assembly of a complete reference genome of diploid Brachiaria ruziziensis.

• Establish low cost techniques for measuring methane emissions from small ruminants in Colombia and African countries through a knowledge transfer network.

• Develop research grant proposals to further establish collaboration between IBERS, CIAT and relevant third party organisations.